Just Jaks

Just Jaks was founded in April 2011. The company specialises in making Childrens Fruity Oat Bar Baking Kits. Each baking kit contains our special oat mix alongside one of our dried fruit, seed and nut flavour combinations. We make our baking mixes from simple, wholesome ingredients and we use dried fruit to sweeten our oat bars so unlike many traditional oat snacks such as flapjacks you do not need to add sugar to this recipe. Also there are no artificial flavours, colours and preservatives in any of our kits. We just pack our bars full of wholegrain and goodness.